Medical Caseload Management and Information Handover System

Infinity Health Technology will focus on a radical transformation of caseload management
and patient information handover within hospitals. Critically, the company will build a
software suite designed by clinicians, for clinicians.
Current healthcare software systems take an administrative approach to data management in
hospitals. Patient Admission Systems and Health Records tend to be highly centralised and
do not provide on-the-ward solutions in the hands of doctors and nurses. On wards, shared
documents - often still on paper - are the focus of patient management. Infinity Health
Technology will build software optimised on desktop and mobile devices to track admitted
patients under clinical review. The Infinity system provides a single point of data entry for
caseload information, including patient details, physical location, admission dates, clinical
picture and active tasks.
Infinity Health Technology will work with the Royal National Orthopaedic Hospital (RNOH),
a national centre of excellence in orthopaedic care, to pilot the project. A feasibility study has
been undertaken at RNOH that shows the pitfalls in the current paper-based protocols,
including up to six points of data duplication alone.
The Infinity system will enable doctors, nurses and therapists to seamlessly exchange highquality
information between individuals, departments, on-call teams during shifts and at points
of shift-change. No current software provides this functionality. Moreover, our system will
transmit rich auto-alerts and notifications and provide digital tracking and auto-prioritization
of tasks to ensure action is taken and clinically important jobs are not missed.
The Infinity System will be powerful “behind the scenes”, accessing data from other systems,
interrogating results, alerting clinicians and improving team communication.